Forest Foods Packaging Update

Forest Foods would like to apply for an innovation voucher to enable us to employ the help of a design expert to relaunch our products in much improved packaging. This would make our products stand out from our competitors and hopefully help the business to grow so we could employ more people